Development of a Method of Fusing Traditional Marketing Methods with Digital Technology Enabling Return on Investment to be Measured Electronically

Purch It Limited is an SME that was founded by Justin Edlagan, Karl Murray, Mark Gardner, and Katy Hackers. The COVID-19 pandemic has impacted the advertisement industry, resulting in lower profitability and reduced overhead expenses. Thus, this industry is currently in a dire situation. PurchIt's software will aid in improving this situation as it enables customers to interact directly with advertised products, thereby improving customer retention and advertising companies' profitability.